Hunting for Long Period Transiting Exoplanets with TESS and NGTS

Over the last 30 years the discovery and characterisation of exoplanets has been a breakthrough in human understanding of our place in the cosmos. We have found that not only are exoplanets ubiquitous, but there is a variety of other worlds far broader than just the planets we see in our own Solar System - super-Earths, hot Jupiters, and mini-Neptunes just to name a few.
However the vast majority of the well characterised exoplanets discovered are in very short period orbits, typically less than 20 days. Orbiting so close to their host star, they have very hot atmospheres, often between 1000K - 2500K. We know that long period exoplanets exist, and indeed are more common. However these long period exoplanets are very difficult to find using the transit method - the primary method that can deliver exoplanets capable of in-depth characterisation.
This STFC Small Award will tackle head-on the lack of long period transiting planets, and in an ambitious project which aims to discovery 25 new transiting exoplanets with orbital periods greater than 20 days. This will approximately double the number of known long period transiting exoplanets. These new exoplanets will all be well-characterised, with precise radii, masses, and orbital periods. They will become the next prime targets for studies of cooler atmospheres with JWST and for studies of spin-orbit alignment with high-resolution spectrographs on 8m class telescopes. Such studies will allow us to probe the formation, migration, and evolution of these exoplanets.
Our approach to discovering long period transiting exoplanets combines the power of NASA's TESS all-sky survey for transiting exoplanets with NGTS, the world's most precise ground-based photometric facility for monitoring bright stars. We will search the TESS data for stars that show a single, long duration transit event or a pair of widely-spaced long duration transit events. Once identified, we calculate the probability of orbital periods for the system, and then photometrically target the star to search for subsequent transits using the NGTS facility. Transits detected with NGTS allow us to precisely determine the orbital period and confirm the planetary radius. We then combine this with radial velocity data taken with high-precision instruments such as CORALIE, HARPS, and ESPRESSO to determine the mass of the exoplanet. With mass, radius, and orbital period we can then prioritise these newly discovered systems for in-depth characterisation of their atmospheres and spin-orbit alignments.
The long period transiting exoplanets discovered in this project will fill in the gap between the current set of short period transiting exoplanets and the very long period (>500 days) exoplanets expected to be discovered astrometrically in late 2026 from Gaia DR4. The processes and techniques will also act as a precursor to the methods that we can employ for discovering very long period transiting exoplanets from ESA's PLATO mission, set to launch in late 2026.
This project makes very effective and efficient use of both the publicly available TESS data and the UK's own unique NGTS telescope facility. The project builds on a long legacy of UK global leadership in the discoveries of exoplanets, in particular in the WASP, NGTS, CHEOPS, and PLATO projects.